Sustainable Aviation Fuel Pre-Commercialisation Support

This project will access support to progress the commercialisation of CATAGEN's Sustainable Aviation Fuel (SAF) production technology based on its suite of net-zero ClimaHtech technologies. SAFs are liquid fuels which can reduce emissions by up to 80% compared to fossil jet fuel. It is envisaged that the project would include:

1. A scale up plan, incorporating a commercialisation plan and specific financing strategy with a number of options - looking at the market and the best methods for commercialisation, i.e. licensing, appropriate investment partners, most appropriate business model, etc.

1. Creation of investor-type materials to communicate CATAGEN's vision and the benefits of CATAGEN's technology to investors to help overcome the significant investment required to develop CATAGEN's technology.

1. Identifying initial partner(s) to demonstrate the benefits of E-FUEL GEN to produce SAF and potential global scaling partners.

1. Regulatory support and insights regarding the certification of SAF.

CATAGEN is a global leader in net-zero technology design and manufacturing, poised to revolutionise the industry by leveraging internal R&D findings, feasibility studies across market segments, alongside expertise from renowned SAF advisors in Ireland/UK.

While CATAGEN has made significant progress in e-Fuel production using our E-FUEL GEN technology, CATAGEN recognises that there are barriers to operating including, regulatory and rigorous safety standards, compliance, certification, scalability, economics, and market acceptance. This project aims to investigate these barriers, with a pathway identified to overcome these.